Satellite Open Data

For several decades, earth-orbiting satellites have been used as platforms for imaging the Earth. This technology has now created a wide ranging market for satellite imagery that is in
excess of £600M, and growing at a compound rate of 13% p.a., with applications as diverse as pipeline routing, land use assessment, real estate, iceberg tracking and insurance assessment. However, the market is being constrained by difficulties in gaining easy, timely and efficient access to data. Our innovation voucher will support GeoCento in developing an effective medium to long term strategy for offering global open data through its image search engine, EarthImages, supporting not only our business, but also the Satellite Applications Catapult which is hosting our technology, and a range of 3rd party services.